Feasibility studies on the eureco® EM-bridge™

Eureco Technologies Ltd has filed UK and international patent applications for a disruptive and enabling technology, named the eureco® EM-bridge™, which eliminates coaxial cable and related issues in applications where relative movement is required between component parts of a radio frequency (RF) assembly. For example, in low frequency satellite telecommunications (UHF Satcom) and in P-band synthetic aperture radar (SAR) Earth observation missions, the novel technology aims to ease the deployment of large direct radiating array (DRA) antennas, improve their efficiency and bring user-benefits to space missions. Project activities will include modeling and simulation of the eureco® EM-bridge™, the characterisation of the RF and mechanical beviour of the new technology when embodied in a variety of structures that target different applications. The Technology Readiness Level (TRL) of the invention will be raised to TRL4 by validation of breadboards in a laboratory environment, which is important progress along the path towards its acceptance by the space industry. The project is a stepping stone towards strengthening the scientific understanding of the invention before transforming the innovation into a range of products that will exploit the unique features and benefits of the eureco® EM-bridge™ in the space market and terrestrial applications, e.g. industrial processing. Eureco Technologies Ltd plans to deliver flight hardware products to satisfy a demand for a modular row-fed antenna architecture within a period of 5 years and to achieve a sustainable growth rate.